Intelligent Critical Supplies Delivery

In response to the COVID-19 pandemic, local councils across the U.K. are ramping up their efforts to ensure the successful delivery of food and essential goods parcels to an extremely vulnerable population of up to 1.5 million, whom the Government has asked to self-isolate for 12 weeks. ViaVan, the leader in public mobility solutions in Europe, will use its technology and operational expertise in the transportation sector to introduce a solution that addresses two primary needs of the local councils: optimisation of parcel delivery to those in need, and increased efficiency of scarce driver and vehicle resources.

Our approach will trial technology, originally developed for demand-responsive public transport, in at least one UK district as a solution that will introduce an intelligent delivery platform that automates parcel distribution operations at scale, used to reliably deliver emergency parcels to those in need.

ViaVan's use of AI-powered route optimisation algorithms will efficiently group parcel deliveries into smart delivery routes, making the best use of available resources. Its existing mobile application for demand-responsive transport will be used as a tool to support volunteer drivers handling delivery. The ViaVan mobile app will present a list of delivery tasks for individual volunteers and will provide navigation instructions to each destination along a unique route. Parcel recipients will be able to receive real-time updates on the status of deliveries based on the driver's real-time location.

ViaVan, and its parent company Via, are actively working with dozens of partners across the globe during the COVID-19 pandemic to use technology to introduce solutions for the transport of essential workers and goods, enabling partners to rapidly and efficiently transform fixed route public transit infrastructure into dynamic and flexible systems.